East Midlands Light Sheet Fluorescence Microscopy Facility for the Evaluation of Complex Biological Applications

This proposal aims to bring cutting-edge bioimaging capability, modern light sheet fluorescence microscopy (LSFM), to the East Midlands. This microscope allows us to see and measure biological processes as they would be found in an organism. It has an incredible ability to quickly capture images of large samples, like whole or parts of human organs, without altering them. This ensures that what we see is a true representation of what is happening in the body. Unfortunately, current approaches to image organ samples require them to be cut and manipulated, which alters how they were in the living organism. Pairing LSFM with advanced organ and whole-animal sample preparation procedures, free from any distortions introduced during standard sample processing, allows us to see the big picture, without bias, while still being able to zoom in to focus on cells and molecular mechanisms and overall provide a better understanding of nature's complexities.

Our goal is to generate new knowledge about fundamental biological processes governing life. To achieve this, we propose;

1. Acquiring LSFM instrument compatible with various advanced clearing methods applicable to both soft and hard tissues. This will allow imaging of fluorescent probes commonly used in cell biology with high specificity.

2. Using LSFM to enhance imaging depth with special illumination, making it perfect for large organ samples—something other tools can't match.

3. Enable high-throughput large-scale imaging, facilitating accurate 3D reconstructions for precise quantitative analysis of biological structures, and hence opening new research avenues across the BBSRC's remit.

4. Making this instrument accessible, by establishing a user-friendly LSFM facility at NTU with dedicated sample preparation managed by a specialised technical lead. Comprehensive training courses will be provided for local and regional researchers, project leads, and collaborators.

5. Integrating LSFM with other imaging modalities in the Midlands (e.g., multiphoton microscopy, Nanostring digital spatial profiling (DSP), and micro-CT) for a fuller understanding of the diverse biological structures and functions in the BBSRC's portfolio.

6. Fostering collaborative research initiatives across the Midlands by offering a walk-up service, so enhancing regional access to powerful LSFM imaging for years to come.

The establishment of this facility in the East Midlands guarantees widespread access to LSFM imaging, benefiting local, regional, and national stakeholders, including researchers, neighbouring academic institutions like the Nottingham BBSRC DTP, and local industry like National Biofilm Innovation Centre (NBIC), and Nottingham BioCity. LSFM empowers scientists to envisage sub-cellular biology in its natural 3-dimensional context, free from the volumetric and temporal constraints of existing imaging facilities. LSFM unlocks new horizons from unravelling the nervous system development to investigating the functions of blood vessels, immune cells, microbes, cell migration, metabolism, and biomaterial design and discovery.

This endeavour is set to retain and attract top research talent, fostering breakthroughs across biology, and other disciplines. Our initiative is geared towards making